Achieving Sustainable Organisation Resilience in the Hotel Industry

HotelEye will research, develop and implement digital procedures and processes, to empower hotels to plan, deliver and sustain operations in the era of COVID-19 and Climate Change. Thereby supporting the UK's important hospitality industry in time of need and towards a more sustainable longer-term.

Sir Patrick Vallance, Chief Scientific Adviser to the Government of the United Kingdom, warned on 16/7/20 that C-19 is likely a long-term feature of people's lives. "_I think it's quite probable that we will see this virus coming back in different waves over a number of years_."

Climate Change, on 4/2/20 Boris Johnson, Prime Minister of the United Kingdom, committed to ambitious objectives, "_We want to get to net zero by 2050, so the UK is in the lead trying to do that_."

HotelEye collaboration to assist with the above, is led by Balkerne, a software company, already providing solutions to predict perils, prevent losses and protect property in both the insurance and the property industries. Partnering with Smart Networked Environments, specialists in advanced location based services, the companies will adapt and expand their technologies into a hotel context. LiDoBranding, a leading hospitality marketing consultancy, will provide core advice on the technology and procedural requirements, as well as assisting with engagement with Small Luxury Hotels of the World, a hotel partner for the conduct of the technology and procedural trials, within a live hotel environment across some of their 36 UK independent hotels.

The project will develop innovative digital resources for the heart of the UK Hospitality Industry, which represents some 10% of UK GDP, at a time when it needs it most.

HotelEye will use the Innovate UK grant to research, develop and deliver COVID-19 resilience to every hotel through:

* Real-time dashboard to relay critical information;
* Technology to minimise COVID-19 infection risk;
* Digitised, auditable and corporate memory of the conduct of cleaning practices, monitoring and PPE levels, plus customer and staff records; and
* COVID-19 secure risk assessments and certifications.

Furthermore, HotelEye will use this change-event to improve permanently how the Industry manages its people and assets into a safe and sustainable future by:

* Identifying location specific risks of climate change (e.g. flooding) and prompting their successful management.
* On-property risk observation through technology (e.g. IoT devices).
* Analysing energy and water usage to prompt increased efficiency and environmental responsibility; and
* Installing secure digital systems for storage and management of statutory documentation (e.g. insurance contracts and health & safety certificates).

With the help of an Innovate UK grant, the HotelEye consortium will research, develop and deliver a comprehensive digital solution to enable the UK Hotel Industry to bounce back from its problems, be more resilient in the climate change era and take a leap forward in digital maturity.